A step-change in predicting blood clots

Clinical and industrial applications of a novel numerical method for modelling the interaction between platelets and red blood cells: a step-change in predicting blood clots